Understanding and mitigating against the causes of yield decline in pea

Pea is an important legume grown for human and animal consumption. Both vining and combining peas are grown in Europe, for fresh vegetable/frozen (vining) and the dried pulse crop (combining) markets. The intensive use of fields for UK vining pea production has led to yield declines of up to 40% which is mainly attributed to the build-up of a complex of soilborne plant pathogens causing foot-rot. These include Fusarium oxysporum, Fusarium, Aphanomyces and Didymella species. However, the abundance, dynamics and interaction of these species is poorly understood. Moreover, it is also difficult to identify and quantify these pathogens to predict yield decline and other than long rotations there are no strategies for mitigation. One potential approach however is to use green manure/biofumigant crops in the rotation, which when incorporated into the soil, may improve soil health and reduce the impact of soilborne diseases. The main aims of the project are to: 1) understand the components and dynamics of the foot-rot complex as well as associated microbiota in the pea rhizosphere using metagenomics approaches, 2) develop/refine DNA-based molecular diagnostics for key foot rot pathogens in order to study and quantify their interactions on peas and 3) identify green manure / biofumigant crops that can suppress foot-rot. The project builds on an existing collaboration between Warwick and the Processors and Growers Research Organisation (PGRO) and directly addresses the BBSRC priority area of agriculture and food security, specifically to 'increase the efficiency and sustainability of crop and animal production, reduce waste in the food chain'. Results of the research will potentially have a considerable impact on the sustainability of the UK pea industry.